Mapping Palestine: Decolonial spatial practices and Imaginations of an Otherwise

From the United Nations Partition Plan (1947) to present-day digital maps that obscure the spatial consequences of the Annexation Wall while amplifying the visibility of settler presence, Palestine has been mapped and re-envisioned countlessly, with borders set and continuously reset to recontour the spatial reach of colonial occupation. From physical transformations to systemic efforts of renaming and remarking space, this colonial process alienates Palestinians
from their lands through an imposed extra- territoriality (the absent) and extra-temporality (the dead, the futureless). In thinking concretely about the material role of colonial cartography as a technology of spatio-temporal erasure, my project asks how, and to what ends might we understand the role of (counter)mapping as connected to Palestinian claims to time and visions
of freer futures? Put differently, what do Palestinian (counter)mapping practices offer to visions of decolonisation?
Existing research in Palestine studies, new Israeli history, critical geography, and settler colonial studies investigates the ways in which Palestine has been cartographically produced and erased, with close attention to British colonial maps (Ben-Ze'ev, 2011) and Zionist cartography (Fields, 2017); exercises of power over Palestinian knowledge production (Masalha, 2012; Sela, 2018); and the exclusion of Palestine from GPS technology and GIS software (Leuenberger, 2016; Sánchez, 2018). Notably, this scholarship oscillates between analysing Palestine's suffocating material present and relegating Palestinian visions to
nostalgic claims about the past. My research disrupts this discursive pattern by examining Indigenous futural visions for Palestine. Highlighting Indigenous knowledges and relations to land (Peluso, 1995) as a counter epistemic register, it centres an analytic of possibility that embraces Indigenous presence over epistemic and material (i.e. land-based) claims to settler permanence.
I draw on various mapping initiatives, such as Palestine Open Maps, the Rebuilding Palestine
Competition, and The Absent Map, to examine how Indigenous geographies are created, sustained, and imbued with narrative, affective, socio-temporal, political, and psychological significance. Blending multi-sited ethnography (including semi-structured interviews with the mappers, and collaborative mapping workshops) with visual analysis, I will investigate 2 technical, experiential, and political dimensions of Palestinian (counter)mappings. Inspired by Indigenous and Black feminist theorising in which speculative imaginations are epistemic sites of/for knowledge production (McKittrick, 2006; Fujikane, 2021), I build on critical work on insurgence that activates (re)imaginings of land and bodies to engage the process of mapping
as imaginative, generative practice with a focus on transformative and decolonising perspectives and agency (Goeman, 2013; Simpson, 2011).
Informed by an ethics of care and relational accountability, the project will culminate in an exhibition co-organised with the Palestinian collectives and the development of a freely available digital platform that nurtures continuity and reach by engaging wider Palestinian communities to texture the map with their futural imaginaries. The study offers a significant and timely empirical intervention that advances new creative avenues of thought on affect,
embodiment, spatial justice and Indigenous worldmaking. Its key impact lies in its potential to activate collaborative cartographies as sites of action and expand the space upon which to grow wider mobilisations of futural visions for Palestine that insist on life, presence, and justice.